Reimagining Roman Bath: Past, Present, and Future

My project critically engages with the history of the Roman Baths, Bath, and addresses issues pertaining to its hinterland in the ancient past, Georgian revival, Victorian excavation, and modern incarnation. Building on the momentum of recent studies, my project questions our received knowledge and how it has been presented to the public through the museum. My project encompasses a range of research questions: [1] What was the wider intellectual context in which the baths were discovered? How did this influence the individuals tasked with uncovering and building over the remains? From this, we must understand the extent to which the discoveries at Bath affected Victorian interpretations of life in Roman Britain or how interpretations of the remains at Bath were affected by wider theories about Roman Britain. [2] The epigraphy found at the site, both inside the sanctuary and in the wider area, will prove vital to locating non-elite individuals who have remained under-studied. I ask what kind of people typically left inscriptions and why. How affected by Roman power structures and interpersonal relationships were these people? [3] There is also a clear need to understand how Aquae Sulis fit into its wider Southwestern context - to follow these non-elites as they moved between the settlement and its hinterland. Understanding the importance of sites like Aquae Sulis "requires the peopling of the whole landscape rather than just looking at particular structures" (Millett 2016, 711). How did the nearby Fosse Way influence the diffusion of objects and people? Did proximity to Bath influence rural settlement patterns and did they change over time? From how far afield did building materials have to travel? [4] The final section concerns feeding this research and other conclusions back into a museum context. What ideas do the public bring with them into the museum? How do we make academic ideas about Roman Britain and Bath accessible?